Polcoat IP support

Polcoat is an innovative coating system capable of covering any conductive surface with polyimide, the material of choice for electrical insulation and chemical resistance.Polcoat has considerable advantages over current coating systems, these include the ability to coat any geometry or topography, the possibility to precisely determine the coating thickness and the simplicity of the application method.